Tissue-like hydrogels based on Carbon Nitride

Natural tissue is a complex interplay of various components. A key parameter of the stability of natural tissue is the spatially controlled formation of layered structures. The project will make use of hydrogel formation with significant mechanical properties via incorporation graphitic-Carbon Nitride (g-CN). The formation of complex hydrogel architectures and their mechanical properties will be studied. Both synthetic and analytical tasks are part of the project to assess structure-property relationships. The final goal is to fabricate a composite hydrogel that mimics natural tissues regarding mechanical properties and water content. The research is of multidisciplinary nature and is situated between synthetic polymer chemistry and materials science.